The University of Hull and Singleton Birch Limited

To embed a capability and strategy that allows a complete cultural shift in improving management and workforce productivity driven through sustainable organisational change.